Mitochondrial energy metabolism, redox state and sleep

Sleep disorders are increasingly prevalent, with up to two thirds of adults experiencing disrupted sleep. Sleep disturbance accompanies normal aging and is also a feature of multiple diseases including metabolic disorders, Alzheimer's, Parkinson's, depression and anxiety. Poor sleep can have numerous negative impacts on health, including increased daytime sleepiness, impaired cognitive function and a higher risk of diabetes, obesity and road traffic accidents. There are proven benefits to treating sleep disorders but current medications are limited by side effects of over-sedation, forgetfulness and addiction.

This project sets out to better understand how sleep is controlled in a mammalian model. By identifying the processes that control homeostatic sleep drive, we hope to identify novel targets for the development of improved medications for sleep disorders and that such treatments will reduce the risks associated with sleep deprivation.

Background

It is generally held that there are two main neural systems controlling sleep: the circadian clock aligns the body's internal daily rhythms to those of the sun, enabling, amongst other things, sleep to occur during hours of darkness; and, a homeostatic process that ensures a sufficient quantity of sleep occurs. The homeostatic process should measure the amount of sleep deprivation experienced and, once a sufficient threshold is reached, permit a switch from a wake-state to a sleep-state. Sleep should then reset the switch. In mammals, the sleep-dependent variables and sensor that form this homeostat not fully described. Previous work has identified the hypothalamus, part of the brainstem, as being important for controlling sleep in humans and loss of neurons in this area in aging and in Alzheimer's disease is associated with reduced and fragmented sleep. Research in a flies has identified a group of neurons in an area similar to the mammalian hypothalamus which, when activated, result in sleep. Moreover, sleep deprivation increases the concentration of oxidants in these cells, and the increased levels of oxidants increase the activity of the neurons, providing a clue as to the homeostat mechanism in flies.

Therefore, this project will focus on how the ratio of intracellular oxidants and anti-oxidants govern the activity of neurons in the hypothalamus of mice and investigate whether this system thereby controls sleep itself.

Technical abstract
Aim: to investigate the relationship between the redox state of galanin-positive ventrolateral preoptic (VLPO) neurons and sleep-state

In rodents, sleep deprivation is associated with oxidative stress and intracerebral infusion of oxidative species promotes sleep. The hypothalamus is important for sleep: in humans, loss of intermediate nucleus neurons is associated with fragmentation and loss of sleep; in rodents, galaninergic VLPO neurons promote sleep. It is not established whether redox state controls the activity of these neurons in mammals. However, work in analogous galaninergic, sleep-promoting neurons in the dorsal fan-shaped body of Drosophila found that manipulation of redox state alters sleep.

Objectives will investigate:
1. How the redox state of VLPO neurons varies as a function of sleep-wake state
2. Effect of manipulating the redox state of galaninergic VLPO neurons on sleep
3. Electrophysiological properties of VLPO neurons as a function of redox state ex vivo
4. Effects of deuterated polyunsaturated fatty acids (D-PUFA), which inhibit lipid peroxidation, on sleep

A mouse model will be used with 6-hour sleep deprivation and modified diet in the D-PUFA arm. The redox state of VLPO neurons will be assessed using mitochondrially targeted ro-GFP2-Orp1 and their activity by acute brain slice electrophysiology. Conditional AOX expression and knockout of UCP2 will be used to investigate the effects of manipulating redox state on sleep. In vivo studies will use simultaneous EEG and EMG recordings to assess sleep-state.

Understanding the mechanisms that link metabolism, oxidative stress and sleep will lead to insights into a wide range of diseases that feature disrupted sleep and offers the opportunity for better therapeutic targets. Therefore, this project will focus on how the ratio of intracellular oxidants and anti-oxidants govern the activity of neurons in the hypothalamus and investigate whether this system thereby controls sleep itself.